Theoretical implications and experimental tests of the quantum nature of gravity

Recent proposals for novel experimental tests distinguishing quantum gravity from alternatives have excited much interest. We plan to explore this area further, looking into the precise theoretical implications of existing proposals, possible loopholes in their interpretation, and the possibility of new types of experiment that might distinguish quantum gravity from some or all interesting non-quantum alternatives.